NetDRIVE - Network for sustainable Digital Research Infrastructure Vision and Expertise

The Network for sustainable Digital Research Infrastructure Vision and Expertise (NetDRIVE) will provide a forum for managers, software engineers, academics and others to come together to build a common vision for a sustainable future and to incite a transition to sustainable working practices in the DRI communities.

In Stage 1, the two co-coordinators will engage with academics, industry, policymakers, DRI users and other stakeholders to build a Stage 2 proposal which is adapted to community and stakeholder needs and expectations. Through an open process we will ensure that the network created in Stage 2 has the visibility and authority necessary to provide UKRI with clear and actionable information.

The Stage 1 work has a total budget of £106,382 covering the staff costs of the co-coordinators, with a combined commitment of 0.7 FTE, an additional 0.8 FTE of support staff, travel and event costs (including funds for a specialist facilitator). The support effort includes staff at STFC and Edinburgh to provide local support for two community events, project management and communications support, and finance support for preparation of the Stage 2 budget.

We envision a network which will be composed of experts nominated by key stakeholders, community members recruited through an open call in Stage 2, and invited international domain experts. The network will, by design, represent both the technical, organisational, academic, and geographical diversity of the UKRI DRI community and the societal diversity, particularly with respect to age, gender, and ethnicity. The network will provide a forum within which creative thinkers from across the spectrum of DRI users and managers can share and develop ideas to deliver the transition to net zero.

Constructive framing of discussion and synthesis of outcomes will be led by four champions to be recruited for Stage 2. Details of the job roles will be finalised, with community input, during Stage 1, but should broadly cover:

Machine rooms and computer architecture.
Green Software Engineering.
Inciting change and supporting transformation.
A system level view to ensure progress against global targets and ambitions.
A project office providing project management, communication and facilitation support project office will support the work of the network, champions and community projects.

The project will also distribute funds for community projects in spring and autumn of 2025. Sandpit events will be held to enable community participation in shaping projects and encourage consortium projects. The first will be for projects running from September 2025 to August 2027, the second for projects from June 2026 to December 2027.

Defining the composition, governance and terms of reference for the network will be critical. The network will include both members nominated by Research Councils and members recruited by an open call. Recruitment procedures will ensure that the network includes the necessary technical, managerial, and transformational competences as well as meeting diversity and inclusivity requirements. The Terms of Reference of the network will set out the commitments of Network members and the processes through which the Network will be able to advise UKRI on steps needed to progress towards the Net Zero objective.

The central role of ethical considerations planning organisational change will be addressed through a white paper on emerging ethical challenges.